Exploring the current evidence base on the prevalence of gambling sponsorship in sport, and the implications for regulation

Gambling sponsorship in sport is a pervasive yet under-explored form of marketing that can shape behaviour, normalise gambling, and expose children and vulnerable groups to harm. Given widespread public concern and the evident failure of voluntary regulation, a systematic synthesis of evidence on sponsorship is needed. This evidence review will address this critical gap, producing a policy-relevant evidence review to inform regulatory reform and protect consumers.
The gambling industry spends over £1.5 billion annually on marketing in the UK (Regulus Partners, 2018), driving consumption and normalising gambling as an everyday activity (McGee, 2020). As many as 73% of football supporters are concerned about the volume of gambling advertising in football, 66% believe that gambling sponsorship in football should be banned, and 66% are concerned about the impact gambling advertising has on children (Gamble Aware, 2024). Nevertheless, at present, the UK operates a self-regulatory approach where it is left up to the gambling industry and sports leagues to put voluntary measures in place to protect consumers from exposure to gambling marketing. Concerningly, despite these voluntary measures, gambling marketing in the opening weekend of the Premier League rose from 10,999 incidents in 2023 to 29,145 in 2024. This 165% increase demonstrates that voluntary regulations have failed to reduce exposure, and the pervasive influence of gambling in sport continues to persist (Rossi et al., 2024).
Due to the lack of government intervention, charities, grassroots organisations and individuals are increasingly working to reduce gambling marketing in sport. For example, ‘The Big Step’ is aimed at removing gambling advertising from football, with 35 football clubs signed up. The former England player Peter Shilton has regularly spoken out about gambling advertising in football. In 2021, Shilton and The Big Step campaign delivered a petition to Downing Street signed by over 126,000 people, calling for an end to gambling advertising and sponsorship in football. Furthermore, concerns have been raised around children’s exposure to gambling logos via football kits, and video games like FIFA which replicate real-world sponsorship, meaning children may repeatedly encounter these logos. This not only reinforces brand recognition, but repeated exposure during formative years increases the likelihood that gambling is perceived as a routine and harmless leisure activity (Bunn et al., 2019).
Understanding how sponsorship influences behaviour, and the subsequent implications for regulatory approaches, is critical to reducing gambling-related harms. Synthesising the evidence in this area will provide policymakers and regulators with a resource to inform decisions and interventions, including those aimed at protecting vulnerable populations.
In light of growing public concern, persistent government inaction, and the escalating saturation of gambling marketing in sport, this evidence review addresses critical questions that will not only enhance understanding, but also help to identify future research needs, with the ultimate goal of reducing exposure to gambling marketing in sport:
1. What is currently known about the relationship between gambling sponsorship in sport and behaviour?
2. What is the current regulatory framework governing gambling sponsorship in the UK, and what are its limitations in protecting consumers from exposure?
3. What lessons can be learned from international examples where stricter regulations on gambling sponsorship have been introduced?
Across all three research questions, we will draw comparative insights from adjacent sectors such as tobacco, alcohol, and HFSS sponsorship in sport to contextualise findings and highlight transferable lessons for gambling regulation.